Cranfield University and Overview Limited

To develop and build new in-house advanced motor control capabilities to support innovation in the design of advanced stabilised camera platforms for surveillance and broadcast applications.
y